Flexi-Planar Fuel Cell Vehicle Integration

This industry-led project will focus on proving out a highly innovative fuel cell range extender system in order to showcase the feasibility of a novel fuel cell stack as an alternative to conventional systems, which will drastically 1) reduce the cost of the system, 2) reduce the weight per power output, and 3) reduce the size of the system with increased flexibility with regards to form factor.
The project consortium will work towards the commercialisation of UK IP in the area of fuel cell technology and manufacturing.
The project output will be the showcasing of this novel technology in a retrofitted Renault-Kangoo ZE-HE by Symbio with a replaced UK developed and manufactured fuel cell range extender system. The 15-month project will be used to prove the feasibility of using this technology in a vehicle and demonstrate its economic and ecological advantages. The consortium members encompass the whole supply chain including end user representation as well as an academic partner who developed the technology IP in previous projects. The project is expected to significantly reduce system cost, decrease the CO2 emissions of Light Commercial Vehicles and will potentially create jobs in the UK supply chain.